Hyperspectral imaging for inspection and monitoring critical infrastructure in nuclear decommissioning

This PhD project will explore the potential uses of hyperspectral imaging and data processing for nuclear decommissioning. Crucially, the work done in hyperspectral imaging will be underpinned by - and calibrated using - robust ground truth measurement science. Specifically, we will gather ground-truth data using a range of equipment including e.g. RAMAN, SEM, XRD, Mass Spectrometry and other suitable well-proven and established lab-based quantification and measurement technologies. The aim of the PhD research is to develop novel data processing algorithms capable of making in-field, in-situ assessments of materials using hyperspectral imaging. The applications of this research will include detection and quantification of novel coating materials, asbestos detection and salt-deposit detection and quantification; this will support decommissioning efforts by identifying potentially hazardous materials in a non-contact and non-destructive way, enhancing on-site safety during any inspection works.